Dependable AI for HRI, Trustworthy and Rigorous AI for Robotics

Barrier: reliability, safety - need certainly/safeguards with patients. Needs to be rigorously checked and proven.

Ethics/legal issues to be resolved - problem for medical/commercial applications.

Has been speaking to government as a company, contributing indirectly to legislation - would like to contribute/help drive the conversation.